Membership of the UK to the European Magnetic Field Laboratory

Magnetic fields are powerful tools for studying the properties of matter and are essential for modern science. They were crucial for the ground-breaking research that led to 20 Nobel prizes in Physics, Chemistry and Medicine, most recently for the development of magnetic resonance imaging (MRI - P. Mansfield, 2003 Nobel Prize for Medicine) and for research on graphene (A. Geim and K.S. Novoselov, 2010 Nobel Prize in Physics), and will continue to underpin future scientific and technological developments by providing a powerful means of understanding and manipulating matter.

This research is constantly refreshed by the discovery of new systems and requires magnetic field strengths that exceed those commonly available in University laboratories. Since the length scale associated with a magnetic field is inversely proportional to the square root of the field strength, large magnetic fields, on the order of 100 Tesla, are needed to probe nanometre length scales, electron-electron interactions, confinement and magnetic energies, and facilitating the discovery of new states of matter. The complexity of the physics involved in cutting-edge materials also necessitates the use of advanced characterization techniques, the execution of high-field experiments with high spatial and energy resolution over a wide range of temperatures down to millikelvin, or in complex environments, such as high-pressure, and the association of high magnetic fields with large instruments, such as neutron sources, synchrotrons, and free electron lasers.

The membership of the UK to the European Magnetic Field Laboratory (EMFL) will enable the UK community to access a well-established mid-range facility for research with high magnetic fields, to develop new capabilities and to secure the direct involvement of the UK in long-term, large scale projects that require international cooperation, for example by integrating high magnetic fields with neutron and synchrotron sources for which a large user community exists in the UK. The synergy of the EMFL with other large-scale international facilities is unprecedented and has the potential to bring the UK to the forefront of important scientific and technological developments.

Potential impact
"UK leadership in key scientific areas"
Access to high magnetic fields will accelerate progress towards major scientific breakthroughs and will provide a platform to support further expansion of several research areas amongst academic and industrial groups on the 5-10 year timescale and beyond. The increased collaboration and harmonization of the work within the EMFL has already led to the establishment of a strong and competitive community of high magnetic fields within Europe. The current UK access to the EMFL and the wide range of research activities on high magnetic fields indicate that there will be a continuous fast development of both science and technologies over the next two decades. Globally the USA is still dominant in this field because of its concentrated efforts in the National High Magnetic Field Laboratory in Tallahassee, Los Alamos and Gainesville. A coordinated approach within Europe is now required to remain competitive, stimulate innovation and the economy. This will be further facilitated by the EU's Horizon 2020 that has identified high magnetic fields as a priority area. As competition from other countries increases, international cooperation with the EU is a must for the UK to remain a competitive partner and to be able to remain an attractive location for carrying out research and innovation.

"Transformational impact on technology, and benefits for the UK economy and society"
Several UK-based companies (Cryogenic Limited, Oxford Instruments plc, Siemens Magnet Technology, Agilent Technologies, Hitachi, Toshiba, e2v technologies etc.) will benefit from establishing a permanent forum to share knowledge and expertise with the UK users. UK laboratories were among the first in the world to develop technologies to build superconducting magnets, which are now used in MRI systems in every hospital. The technology advances that make possible the construction of high field magnets will facilitate the construction of cheaper and more efficient magnets. Also, research on the magnetic properties of technologically-relevant materials, such as high-temperature superconductors, and on magnet design and construction can have substantial economic benefits. For example, electric motors and generators could operate with improved efficiency and electric power could be transmitted over long distances more efficiently. The infrastructure and installation needed to create these high fields are unique and companies involved will benefit from the knowhow they gain by designing products for them.

"Skills and training"
The training and expertise of numerous post-doctoral researchers and PhD students will be enhanced through their access to high magnetic fields, high precision measurements, new experimental techniques, and new magnet technologies. Student training will fill several skills gaps including superconductivity and magnetism, materials and devices, materials for next generation electronics, and quantum information. This cohort will provide a highly significant impact through the availability of research staff to support the UK economy over the next decade.